Genomics for Triticeae improvement

Technical abstract
This project is an international collaboration led by INRA in France (Coordinator Catherine Feuillet) and funded by the EC Framework 7 programme. The project aims to generate physical maps of BACs aligned to wheat and barley group 1 and 3 chromosomes and use this resource to isolate genes and new alleles. The specific objectives of the project are to:

-Construct and anchor physical maps from the wheat and barley group 1 and 3 chromosomes that carry a large number of important agronomic traits (e.g. disease resistance, yield and quality)

-Isolate genes and QTLs underlying disease resistance, yield and quality traits in wheat and barley

-Identify and exploit new alleles for the isolated genes through the use of natural and mutant populations as well as wild germplasm

-Support the development of new varieties that meet farmer and consumer needs through molecular breeding

-Develop new bioinformatic tools to structure, relate and comprehensively analyse the large scale genomics data gathered within the project and

-Lead, coordinate and integrate Triticeae genomics research

The specific role of the JIC (Group Leader, Mike Bevan) is to construct a physical map of chromosome arm 3DL, which is approximately 400 Mb. JIC will be provided with a BAC library constructed from flow- sorted chromosome 3DL and a set of genetic marker sequences from which probes can be made for BAC identification. The BACs will be fingerprinted and placed into pools representing contigs established by FPC. JIC will also align the Brachypodium genome sequence with wheat groups 1 and 3 using COS markers in order to facilitate further integration of wheat physical maps using conserved gene order.